The Impact of Horizontal Gene Transfer on Bacterial Warfare

Examining how bacteria interact with other bacteria is crucial if we want to understand and manipulate important microbial ecosystems such as the human gut microbiome. We know that these microbial communities are often rife with conflict, as many bacteria engage in inter-bacterial warfare and kill competing bacteria with sophisticated molecular weaponry. But some of these weapons entail a potential downside. They are encoded on genes that can move between cells, and the bacteria carrying them thus run the risk of providing nearby competitors with their own weapon. While it is known that molecular weapons can be key determinants for who survives in bacterial communities, the effects of weapon genes being passed between bacteria are largely unexplored. I will fill this gap by making use of one of the major model organisms for understanding bacterial biology - the human gut microbe Escherichia coli.

E. coli bacteria are ideally suited for studying weapon gene mobility as they have many well-described molecular weapons whose genes can be transferred, and they are easy to genetically manipulate. Using these weapon-carrying E. coli bacteria, I will tackle three major open questions in the study of bacterial warfare: 1) How does weapon transmission impact bacterial battles? 2) Are mobile weapon genes sometimes self-serving by propagating themselves at the expense of their bacterial hosts? and 3) Do mobile weapon genes determine which bacteria can invade a microbial gut community?

At the University of Oxford, I will combine genetic engineering with cutting-edge microscopy to visualize and study weapon genes moving between bacteria, and establish a major new research program to understand key aspects of this important and fascinating aspect of microbial life.

Technical abstract
Microbial communities are often characterized by intense competition for space and resources. Consequently, antagonism between bacteria is widespread and frequently involves the active killing of competitors using plasmid-encoded toxins. Many of these plasmids can be horizontally transferred between cells via conjugation, indicating that bacteria could easily be giving away the genes encoding the same weapons they use to fight competitors.

The aim of this project is to study the impact of weapon gene mobility in bacterial warfare using plasmid-encoded toxins produced by Escherichia coli. E. coli is an ideal study system for this project, due to its exceptionally well-studied arsenal of diffusible toxins (colicins) encoded on transmissible plasmids, combined with its unrivalled genetic tractability.
My project will address three main questions: 1) How does weapon gene mobility affect bacterial competition? I will compete strains equipped with transmissible colicin plasmids against each other, and quantify their relative fitness and the extent of colicin plasmid transfer between them using flow cytometry and time-lapse fluorescence microscopy. 2) Do mobile weapon genes find the fittest host? I will compete strains with different fitness (intrinsic growth rates) against each other and follow the transfer of colicin plasmids between them, using flow cytometry and time-lapse fluorescence microscopy. 3) Does weapon gene mobility affect invasion into a model gut community? Using anaerobic culturing and flow cytometry, I will track colicin plasmid transfers between E. coli strains embedded in a multispecies, in-vitro gut community, and test whether weapon gene mobility changes which E. coli strains can invade.

My work will vastly extend our currently limited knowledge of the interplay between horizontal gene transfer and bacterial warfare, and generate novel insights on how transmissible competitive traits affect bacterial evolution and ecology.